The value of live art: experience, politics and affect

This research explores the value of live art to a range of difference people, from those who directly participate in a live art project to the general public who engage with an exhibition in a community arts centre. In particular, the research focuses on an art project entitled Fun With Cancer Patients, lead by artist Brian Lobel as part of Fierce Festival in Birmingham. Fun With Cancer Patients involves a group of teenage volunteers who are undergoing or have experienced cancer treatment: the young people work on 'actions' of their own devising (these may be photography, writing, performance, whatever the young person chooses) and these actions and the process of creating them are documented at a public exhibition which will be attended by a large, mixed audience over a number of weeks. The topic of cancer, an illness which is likely to affect most people either directly or indirectly, is often talked about in a limited range of ways which do not always express people's lived, emotional and political experiences. Fun With Cancer Patients aims to widen the possibilities for communicating about cancer. The research will follow all stages of the project paying critical attention to the experiences and affective responses of people involved, and it will develop and use innovative qualitative methods in order to explore the value of the art to the individuals involved and also in terms of generating broader understandings of cancer. The research aims to contribute to a better understanding of the potential of live art in generating meaningful possibilities for expressing and understanding complex experiences and emotions, and creating alternative knowledges and modes of expression.

Potential impact
This research has the potential to enhance quality of life, health and creative output. It will impact on the following groups of people:

- Artists, curators, artistic directors and those working in the Creative Industries will benefit from the knowledge generated around the value of artistic processes and outputs. They will be able to use this information in order to make artistic decisions and also in generating and taking up new projects and funding opportunities which might deploy similar techniques with different constituent groups. Creative Industries working directly with young people and/or health service users should benefit from the findings and may be able to use some of the methods and findings in assessing and evaluating future projects.

- Health professionals will benefit from the enhanced understanding the research will offer into the impact on patients and practitioners of being directly involved with art projects. This may relate to both enhanced health benefits and/or greater understandings of health issues.

- Galleries or community arts spaces (such as the Midlands Arts Centre) will benefit from understanding how exhibitions such as Fun With Cancer Patients are engaged with by their audiences and how their gallery spaces might provide a site for the production and exchange of complex social understandings and thereby contribute significantly to the local community. Audience response is notoriously difficult to research, and the outputs from this research will offer interesting information regarding audience demographics, levels and quality of audience participation and engagement, and the possible social and political impact of that engagement.

More broadly, Fun With Cancer Patients has the potential to improve understandings and knowledges around experiences of cancer for a wider public including young participants (up to 15 people), visitors to the art exhibition (target 5100 people) and a more general public who find out about the project via media communications. The research will contribute significantly to this, benefiting a broader public by communicating the findings which report on a) the cultural, social and political value of live art and b) diverse experiences, understandings and knowledges about cancer through its own outputs.